University of Bath and Dancerace plc KTP 2024_25 R3

To develop industry-first financial risk profiling software to enhance lending decisions in the receivables finance sector, boosting lender confidence and improving access to finance for businesses.